Faradair

Faradair Aerospace Limited is seeking an Innovation Voucher to develop its Bio Electric Hybrid Aircraft design concept. This new aircraft is the world's first dual-fuel Hybrid Aircraft with opportunity to deliver environmentally friendly flight capability to a variety of organisations, individuals and agencies, potentially revolutionising clean air transport.